Catalytic enantioselective reactions of arynes enabled by oxonium ion precursors

Arynes are highly reactive intermediates and, owing to the low-energy LUMO of their strained triple bond, are among the most powerful electrophiles in organic chemistry. Consequently, they are employed in different types of synthetic chemistry reaction. Despite this, catalytic enantioselective reactions using arynes have remained elusive. Their fleeting and reactive nature renders arynes difficult to trap by a catalytic entity. The few existing examples suggest that further research in this area is required. We have recently demonstrated that that triaryloxonium salts are useful precursors to arynes. This project aims to exploit the unique features of aryne generation from triaryloxonium ions in the development of new synthetic methodology. In particular, this project will focus on catalytic and stereocontrolled reactions of arynes. The mildness of reaction conditions, use of inorganic base, and cationic nature of the aryne precursor all provide avenues by which enantioselective catalysis could be integrated with the generation of arynes from oxonium ions. Enantioselective heteroatom arylation using arynes is unprecedented in the literature and will be explored using oxonium ions. This lends the opportunity to interrogate C-N axial chirality in acetanilide and heterobiaryl scaffolds constructed using this method. This project falls within the EPSRC synthetic organic chemistry and catalysis research areas. Aryne chemistry from oxonium ion precursors is conducive to the development of new methodologies that are mild, safe and transition-metal free. This work will provide access to structural motifs found in ligands and biologically-active molecules and demonstrate the potential of oxonium aryne precursors to tackle challenging frontiers in aryne chemistry.